Investigating a genetic cause of left ventricular outflow tract obstruction.

Congenital heart defects are one of the commonest congenital malformations and have very significant associated mortality and morbidity. In particular abnormalities of the left side of the heart are common. The cause for these defects is not known but a strong genetic component is established. The aim of this study is to identify genes that cause left sided cardiac lesions and to investigate their function.

Three patients have been identified with a left sided heart abnormality, as well as an unusual chromosome configuration that leads to disruption of an area of genes. This gives clues as to which genes may cause the heart problem. The project will assess the possible genes by using human, mouse and fish embryo studies. When a particular gene is thought likely to be the cause of the heart lesions, it will be studied for mistakes in samples from other patients.

It is only by knowing which genes cause such cardiac lesions that we can begin to target therapy to prevent them, or limit the extent of their effect. Since congenital heart disease is relatively common, the potential applications of the information from this project may affect numerous individuals in the future.

Technical abstract
Left ventricular outflow tract (LVOT) obstruction lesions have variable severity and are a significant cause of morbidity and mortality. The exact cause for these lesions is not known but a strong genetic component is established.

The aim of this study is to identify a gene that cause left sided cardiac lesions and to investigate their function.

A patient has been identified with a LVOT obstruction, and a balanced translocation between chromosomes 14 and 15 that is de novo (46,XY,t(14;15)(q23;q26.3)dn. Two further patients with LVOT obstruction have also been identified with chromosome deletions that overlap with the breakpoint of the first patient. This gives evidence that the causative gene may be in or around the first patient‘s breakpoint. A proven strategy for finding causative genes for disease is the identification of candidate if they fall in the region of a translocation breakpoint. One gene in this area already stands out as a promising candidate gene, (NR2F2) as it is known to have a role in cardiogenesis in mice, but a total of 33 possible genes on chromosomes 14 and 15 have been identified as candidates.

The precise position of the breakpoints will first be refined using FISH and long range PCR. Genes within a Mb of the breakpoint will be considered as candidates. In order to understand which gene has a role in cardiogenesis, the expression pattern of each candidates will be studied in embryonic heart. This will firstly be carried out on mouse embryos at various stages of development, using the whole mount in situ technique (WISH). Immunohistochemical techniques will also be used to examine human embryonic hearts for candidate gene expression. Determining the expression patterns of these genes will be very informative and for those genes with a consistent pattern suggesting a role in cardiac development, their role in zebrafish will be investigated using morpholinos. Those with a functional role in cardiac development will be investigated for disease causing mutations in humans.

There is huge potential for the use of the information that may be generated by this project. Congenital heart disease is a major cause of paediatric and increasingly adult morbidity as those affected survive to adulthood. By defining causative genes, the recurrence risk for families affected by the condition can be determined, and a possibility for targeted therapeutic options that exploit the abnormality that is due to a known gene fault.